REFLOW: Renewable Energy from Fish Lipid Oil Waste

This project will improve the value chain in fish farming, an important industry in many developing countries

and in global food supply. We will be developing new technology to recover bioenergy and renewable fuels

from waste products of fish farming and new, sustainable approaches to fish feeding, aiming to improve

growth and nutritional quality of the fish and to improve economic and social conditions for people.